Developing Programmatic Policies for Interpretable and Amendable Reinforcement Learning

This project aims to make reinforcement learning (RL) agents' decision-making more understandable, reliable, and amendable by creating methods that generate programs-or sets of instructions-that guide how an AI agent acts. Unlike traditional approaches to RL that depend heavily on complex neural networks, this project focuses on developing programmatic policies-essentially, programs that define what actions an agent should take in various situations. The main research question it seeks to answer is: Can we create more interpretable and adaptable decision-making processes for RL agents by using program-based approaches rather than purely neural methods? To answer this question, I aim to fulfil the following objectives:

- Design a framework for generating programmatic policies that guide agent decision-making, making the AI's behaviour more transparent.
- Evaluate and compare the effectiveness and adaptability of these program-based policies with standard neural network-based methods across different tasks.
- Explore how human input can be incorporated into these policies, allowing users to modify or refine the AI's decision-making when necessary.

The project aims to develop a new approach to solve traditional RL tasks. This method would make use of deep neural networks to generate the programmatic policies for agents, instead of using them as the policy itself. This would potentially mean that the agent's behaviour is predictable, interpretable, and amendable.

The project aims to combine the techniques of two separate fields: program synthesis and reinforcement learning. The proposed framework consists of a program synthesis system that writes a programmatic policy that is then tested in an RL environment and refined based on the agent's reward. As a result, the agent would be able to solve related tasks following a simple, interpretable and amendable policy.

This research could greatly benefit areas like robotics, autonomous systems, and AI-driven decision-making, where understanding how decisions are made is critical. By generating programmatic policies, this project could lead to AI systems that are not only more transparent but also easier to adjust when encountering new situations. This enhanced interpretability and flexibility could be especially valuable in fields where safety and trust are crucial-such as autonomous driving, healthcare, and finance-making it simpler for humans to step in and refine the AI's decision-making when needed.